BioSense: Accelerating Biological Research through Innovative Real-time, Multiparametric Cell Culture Monitoring Solutions

The BioSense project aims to revolutionize cell culture monitoring by developing a wireless, multiparametric monitoring system. By providing real-time, continuous, and non-invasive monitoring of critical parameters, BioSense empowers researchers to optimize cell culture conditions, enhance experimental reproducibility, and accelerate advancements in engineering biology. The system integrates miniaturized sensors, wireless connectivity, and a user-friendly software platform, enabling seamless integration into various cell culture formats. BioSense holds significant market potential, addressing the growing demand for efficient cell culture monitoring solutions in academic research, biotechnology, and pharmaceutical industries.